Applying findings from the philosophy of biology to contemporary debates within animal ethics. Specifically drawing moral implications regarding the p

Project Description
(1) Species essentialism, qualified speciesism and the argument from marginal cases.
(2) Absolute speciesism and relational species concepts.
(3) The species norm account of moral status and Darwinian evolution.
(4) Species-as-individuals and the moral status of 'endlings'.